neighbourly.com - security audit

neighbourly.com (neighbourly) is a social network designed to help brands and communities come together to deliver local projects that matter.Communities increasingly expect brands to step in where local government funding is falling short. Brands increasingly recognise the value of doing so - but find it logistically impossible to get involved at scale. neighbourly.com intends to be a marketplace – an aggregator of community projects that brands can pick and choose from to suit their objectives. It’s built as a social network and designed specifically to help a community come together to pitch for brand support.